Exploring the epidemiology of parasitic infections affecting non-human primates with potential for improving welfare and conservation strategies (RM p

The opportunity to study of parasitic infections in exotic non-human primates is often limited to the study of wild populations or involves the use of specialised research facilities. However, a third option is also available, and that is the study of animals kept at menageries (zoos/safari parks).
This project will work collaboratively with a UK-based zoological facility to explore the epidemiology of parasitic infections affecting non-human primates, and the potential for improving welfare and conservation strategies, and developing understanding of potential zoonotic risk in wild populations.
The initial aims of the project will be to identify and characterise the full range of helminth and protozoan infections in non-human primate populations and relate findings group demographics of animal colonies, looking at social status, sex and age. Secondly, survey of the enclosure for varying levels of risk to parasite infection and how this relates to the movements of individuals and their infection status will be undertaken. Thirdly, these data will be used to inform design of a control strategy proposal to reduce the prevalence of the disease in colonies of non-human primates. Finally, the study will also explore the risk infected colonies pose in the wider context of a UK safari park and the extent of relevance to wild populations for conservation means and in assessing zoonotic risk to humans living nearby. The results of this study will help inform the wider zoo and safari community with regards to the surveillance of their exotic and domestic animals, the control of parasitic infections and the monitoring of these populations within a one health perspective. Outcomes may go on to inform policy regarding the running of these facilities and in assessment of zoonotic risk in wild populations.